Characterization of Parp14-Trim25 directed mitochondrial ISGylation and its antagonism by viral deISGylases

Interferon stimulated gene 15 (ISG15) is a ubiquitin like post-translational modifier, and expressed in abundance upon immune challenges such as infection, and other cellular stresses such as mitochondrial disruption, ageing and DNA damage. ISG15 can modify substrates in a process referred to as ISGylation. Many viruses in turn have co-evolved the ability to hydrolyse ISG15 modifications via the reverse reaction referred to as deISGylation, allowing them to subvert host cell function and innate immune responses.

Much of the innate immune signalling takes place at the mitochondrial membranes, which function as platforms or signalling hubs in collaboration with the endoplasmic reticulum membrane. These processes consist of various signalling branches with specificity for different pathogen classes. The role of ISGylation in antiviral signalling at the mitochondria and subsequent virus restriction are poorly understood processes.

Our efforts to expand the knowledge on the role of ISGylation, recently led to the identification of a new antiviral branch defined by the Poly ADP-ribosyltransferase 14 (Parp14) enzyme together with an E3 ligase Trim25. We showed that this enzyme drives ISGylation of as yet unidentified substrates at the mitochondria. Many of these substrates in turn are deISGylated by a viral protease (SARS-CoV-2 PLpro). How Parp14-Trim25 functions to regulate ISGylation at the mitochondria, and its functional implications are not known. Similarly, the full repertoire of substrates of Parp14-Trim25 and how its ADP-ribosyltransferase enzymatic activity impacts ISGylation remain important issues to address. While not much is known about Parp14-Trim25, deletion of Parp14 leads to increased susceptibility to virus infection and aberrant innate immune signalling. Importantly, viruses encoding potent deISGylating activities are also known to contain ADP-ribosylhydrolase activities in macrodomains and have effective immune suppression abilities. Whether these hydrolytic activities function in concert to evade host immunity is currently unknown.

This proposal combines genetic, biochemical and proteomics approaches in cultured and hIPS-derived macrophages to systematically address these open questions. Our work will provide comprehensive insight into the novel Parp14-regulated antiviral branch and shed light on its physiological role in a relevant cellular system. The findings will inform on the mechanisms of antiviral immunity and other stress conditions, and those disrupted by many RNA viruses to ultimately offer hints toward novel avenues for therapeutic intervention.

Technical abstract
In a recent study, we identified that SARS-CoV-2 papain-like protease is equipped with potent deISGylating activity, which specifically targets mitochondrial substrates. Follow up studies established that mitochondrial ISGylation is defined by the poly ADP ribosyltransferase 14 (Parp14) enzyme, together with the E3 ligase Trim25. Deletion of Parp14 leads to specific loss of ISGylation at the mitochondria, indicating that Parp14 activity is essential for this process. The regulation of Parp14 of the ISGylating enzyme Trim25 is unknown and how the various enzymatic domains of Parp14 contributes to mitochondrial ISGylation is also unclear. These important issues will be addressed by the experiments described in Aim1 of this proposal.

Our cursory studies identified two mitochondrial substrates defined by Parp14/Trim25. However, the full repertoire of substrates is unknown and will be the focus of Aim 2. This aim describes two parallel mass spectrometry-based approaches to identify the substrates/substrate classes of this antiviral signalling branch.

Our recent studies with coronaviruses have demonstrated a particularly important role co-evolutionary role of ISGylation in restricting viruses. These and several other families of viruses encode not only deISGylases but also ADP-ribosylhydrolases, indicating a co-evolutionary advantage in countering Parp14/Trim25 and ISG15 function. How these viral proteases and macrodomains subvert Parp14/Trim25 and ISG15 is unknown. Moreover, the mechanism and functional implications in mitochondrial homeostasis and innate immunity to these pathogens have not been established. Experiments addressing these issues are described in Aim 3.

Altogether, this proposal will provide mechanistic insight into the newly identified Parp14-Trim25 directed ISGylation and function in mitochondrial homeostasis and innate immunity. Ultimately, our findings will help define the molecular basis of severe pathology during virus infection.